AI Driven Digital Twin Data Enrichment (INITIATE)

MapMortar, an early-stage software business founded in 2022, aims to transform the productivity of building site audits for decarbonisation retrofits. In collaboration with UCL, our project will explore the adoption of cutting-edge AI-powered automatic image recognition techniques for commercial building owners' use.

The built environment sector is one of the biggest emitters of carbon. Retrofitting existing buildings is recognised as a cost-effective route to achieving UK decarbonisation targets, in addition to the health and social benefits derived from such a programme (RICS, 2020). 29 million buildings will need to be retrofitted before 2050 to achieve the UK's net zero ambitions (UK Green Building Council, 2024) but the pace of retrofitting needs to increase dramatically, from 1% to 3% (UBS, 2023).

Our feasibility study focuses on tackling the slow pace of retrofitting efforts, by overcoming the issue of productivity in construction audits. Auditing is an essential part of reducing emissions associated with existing buildings, but current methods are time-consuming and labour intensive. Employing digital solutions will enable the delivery of decarbonisation efforts in a more efficient way, with 10x efficiency savings predicted in data acquisition alone (Meng et al, 2022).

This collaborative project will integrate Urban Energy Modelling (UBEM) techniques with AI and deep learning methodologies to develop an innovative workflow for automatically classifying building façade characteristics. We aim to enhance data acquisition efficiency by automating processes that traditionally require significant human intervention.

This innovative approach therefore represents a disruptive leap forward in automated building inspection. This advancement will streamline building audits, delivering the benefits of reduced costs and faster progress towards decarbonisation targets, as well as driving overall productivity within the construction sector. Research benchmarks suggest a potential productivity increase of up to 40% and cost savings of £24k for a representative portfolio of 100 buildings post software development, demonstrating the tangible benefits of integrating AI technologies into retrofit planning processes.